ARISES: An Adaptive, Real-time, Intelligent System to Enhance Self-care of chronic disease

This research brings together a multidisciplinary collaborative team of engineers, clinicians and patients to deliver a user driven, patient centric, bespoke technology to treat chronic health-conditions. The proposal will develop an Adaptive, Real-time, Intelligent System (ARISES) that will run on a smart phone locally and collect data from multiple sources to deliver an intervention to the patient that allows self-management of chronic disease. The core of ARISES will use Case-based-reasoning (CBR), a consolidated artificial intelligence technique which can solve problems in much the same way as a human does, using historical data and scenarios as a reference to recommend a current solution which can treat the patient. CBR is also powerful in that it has the capability to be adaptive according to patient lifestyle and behavior and always provide the most optimum solutions for a given set of resources. ARISES will have the capability to collect data from wearable devices such as smart-watches, activity monitors, hear rate monitors and continuous glucose meters and using smart-algorithms will be able to extract meaningful information to provide to the CBR system. Underpinning this will be energy efficient algorithms which always make ARISES aware of what sensors are connected to the patients local area network, safety systems that minimise the risk of any possible undesired event related to the management of the disease, and a data security to make sure information is protected against non-authorised access. ARISES will provide a generic framework which can be used to treat many chronic diseases such as asthma, chronic obstructive airways disease, hypertension, heart failure, ischaemic heart disease, arrhythmias and chronic neurological conditions. Given the global incidence, as an exemplar chronic condition to demonstrate its use we have chosen diabetes which currently affects 3% of the world's population, and we will target improvement in glycaemic control which can reduce micro- and macrovascular complications associated with the disease. In this context the system will promote the self-management of diabetes by optimizing glucose control through insulin dosage recommendations, exercise and physical activity support, carbohydrate recommendations to prevent hypoglycaemia, and behavioral change through education.

Potential impact
There are three main groups of beneficiaries from this project:

1. Academic/Scientific (researchers working on this project, PhD/MSc students working on related projects, undergraduate students studying Electronic Engineering, Bioengineering, computing and similar courses)
2. Society/Healthcare (individuals who suffer with a chronic condition which will be eventually using the systems and products whose development was initiated in this project, as well as their carers and hospitals)
3. Economic/Commercial (companies and services which offer healthcare products for disease management)

We also anticipate the specific impact of this work will be realised in the following areas:

1. Knowledge- This proposal will generate a novel framework, combining CBR and real-time data fusion, information driven algorithms and safety to create new advances in each of these respective fields we have never before been brought together on a real-time portable system.
2. Society- The proposed platform will offer a novel solution for chronic disease management outside of the hospital, reducing potential ill-health complications and progressive degeneration of conditions. It will improve health and quality of life, reducing the burden on healthcare services.
3. People- Academic and research staff working on this project will develop new skills, and become experienced in working across disciplines and development and translation of healthcare technology. There will also be knowledge dissemination impacting PhD/MSc students working on related projects, undergraduate students studying Electronic Engineering, Bioengineering, computing and similar courses. People suffering from chronic disease will also have improved quality of life, impacting themselves and their careers, and provide the capability to self-manage their condition without the need to frequently go to hospital.
4. Economy - The proposed solution has the potential to reduce hospital visits and make chronic care of disease more efficient through self-management. This will eventually save money and resource to the NHS. Additionally through translation, new products and companies may be formed which adopt this methodology contributing to wealth creation within the UK.